Small Automotive Gas Engine (SAGE)

Based on Oaktec's prototype technology, project SAGE will develop an innovative reciprocating internal combustion engine (ICE) for single cylinder and twin cylinder applications. The engine is highly efficient and power-dense when running on natural gas fuels. It offers excellent emissions and fuel economy for applications in light vehicle primary power units and as a low cost range extender. A single cylinder engine will be modelled, developed, tested and calibrated on dynamometers at Loughborough University to specifications provided by project partners Tata Motors and Barrus. A twin cylinder engine will also progress to the design and simulation stage. Productiv will provide industrialisation and market development support.